Tools for Persuasion: methods of storytelling in UK and US courtrooms

This practice-based contemporary art project will use moving image, performance and installation to examine how the use of new media (video and graphic simulations), emerging technologies - including predictive AI - and insights from behavioural psychology, might impact justice in the courtroom. As the popularity of legal dramas and the True Crime genre continues, juror expectations are being guided by film and television, and lawyers are adjusting their presentation styles accordingly (Gabriel, 2016). My research will focus on strategies used by US trial consultants, who teach lawyers screenwriting techniques to tell compelling stories (Bruce, 2019) and train witnesses to use acting techniques to appear credible (James, 2013). Consultants apply behavioural psychology to predict decision-making; they catalogue juror biases to use to their advantage (Benforado, 2017). US consultants often frame their work within an English history of acting and law, citing London's Inns of Court, where Shakespeare put on plays for lawyers (Thatcher, 2007). The project will trace this history of storytelling and explore both the global implications of widespread familiarity with American legal
procedures and the potential slippage of US trial consulting practices into UK courtrooms. The medium of fine art moving image, which bridges genres and integrates complex, hybrid forms of narrative (Pimenta, 2017) will enable a uniquely productive approach to navigate the encounters between diverse media in the courtroom and to consider the implications of a cultural shift from the oral tradition to multi-media narratives (Schofield, 2011). The project will combine staged and documentary techniques to develop an expansive three-channel video installation, which will examine the increasingly complex feedback loop between the fiction we consume and the law. It will consider how a moving image response that co-opts the audiovisual tools used during trials can develop our understanding of contemporary multi-media storytelling practices in US and UK courtrooms.